University of Surrey and Plastipack Limited

To develop new high performance water cover products and enhance existing products using light-matter interactions and enable bespoke product design for new and existing markets.